Scaling GenAI-powered case assessments to transform access to justice for marginalised communities in the UK

Every year, 8.6M UK adults face a legal issue, but two-thirds have to choose between poverty or legal representation (Legal Services Board, 2020) (Cardiff University, 2021). With many turning to self-representation, Valla is an online platform improving access to justice and directly benefiting individual lives, marginalised communities and the UK economy. This project will scale Valla's most recent innovation, a GenAI-assisted case assessment, to support tens of thousands of cases so that all UK consumers can understand their legal options at an affordable price.